Market development for an innovative digital health product providing precise fertility testing for men.

Men's fertility has fallen by 57% since 1973 but no-one knows why. There is insufficient quantitative data because experts still rely on examining a man's semen sample by eye under a microscope. Although obesity, heat and chemicals are known to affect men's fertility there is very little research because there is no convenient and precise method for measurement, until now.

My name is Dr Tiffany Wood and I am the CEO co-founder of Dyneval Ltd, a company that launched a new product to the livestock production market in March 2022 to enable farmers, vets and genetics companies to perform measurements on bull semen to improve conception rates. This was based on the invention of my co-founder, Dr Vincent Martinez, who developed an algorithm based on statistical physics to extract key parameters describing semen quality from the fluctuations of light intensity passing through a fresh and motile semen sample. This is now being used successfully in livestock production in the UK, US and Argentina.

I am keen to use this Women in Innovation funding to help us prepare for the human fertility market through developing partnerships, generating data and gaining expert advice to help us enter the human fertility market. Being an award winner will help me gain the skills and build the network I require to help our business adapt and grow efficiently.